GatorDuct Testing

GatorDuct is the first and only sustainable ductwork system available on the planet today. Made from an engineered corrugated board which is waterproof, fire rated and 100% sustainable. This is Great British engineering to be proud of.